University of Exeter and SC Group-Global Limited

To develop expertise required for the propulsion, control and associated ancillary systems for a ‘go anywhere’ high mobility 'All-Terrain Mobility Platform' vehicle, for use in hazardous environments, including defence and emergency services sector.